Mechanistic understanding of virus pathogenesis and resistance

Technical abstract
Endemic and exotic virus diseases pose a major threat to the livestock industry worldwide and in the case of potential zoonoses impinge on wider human welfare. Understanding mechanisms of virus pathogenesis in mammals and birds has major implications for identifying strategies that can translate to the clinic. We will i) exploit Roslin’s expertise in post genomic technologies to identify new viruses of veterinary importance, ii) map the viral genes associated with disruption of the innate immune response (PRRSV, influenza virus), iii) investigate the role of small non-coding RNA in beta- and gamma-herpesvirus infection and iv) explore the epidemiology and aetiology of newly discovered viruses.